NanocompEIM Phase II- Nanaocomposite Advanced Electrical Insulation System for Enhanced HVAC and HVDC Energy Networks

NanocompEIM Phase 2 will develop pre-commercial nanocomposite material formulations and component

manufacturing processes scaled to full sized components for future power transmision networks including

HVDC and HVAC converter and substation equipment for new smaller and more efficient network installations

to meet the needs of future low carbon smarter energy grids. The project will produce selected full size

components nanocomposite-based prototypes for specific HVDC and also HVAC applications to support the

reliable operation of on and offshore renewable energy power networks. The project includes a dissemination

phase, designed to support whole industry adoption of nanocompEIM materials technology. This is a vertically

integrated project, which engages the complete supply chain from materials producers to equipment

manufacturers to end-users in the form of all three Transmission System Operators in the UK who will

ultimately use the components containing the materials made by the processes that this project will produce.